Challenging Diversity? The Spatial and Temporal Dynamics of Ethnic Diversity and Social Cohesion

This FRL project is concerned with how rising immigration and increasing ethnic diversity affect social cohesion. The UK is currently undergoing a significant demographic shift in the ethnic composition of its populace, with the proportion of non-White British rising from 13% to 20% between 2001 and 2011. Across academic, governmental and public spheres, concerns are being articulated that this growing diversity poses a threat to: residential community cohesion (undermining trust and connectivity between neighbours); wider, societal cohesion (leading to civic disengagement, declining trust in strangers and lower support for welfare policies); and inter-group cohesion (cultivating inter-ethnic tensions, and driving support for far-right organisations). When even conservative estimates predict this trend will only increase, understanding if, how and why ethnic diversity affects social cohesion, and what can be done to ameliorate any pejorative effects, is of paramount importance to the maintenance of a cohesive, harmonious society.

Yet, significant gaps remain in our understanding of how of ethnic diversity affects social cohesion. Firstly, much of the current research focuses on how being exposed to diversity within one's residential community affects social cohesion. However, the community is just one site at which individuals come into contact with other ethnic groups. In places like schools, universities, workplaces, volunteering groups, individuals are being exposed to diverse environments everyday. However, how levels of diversity in these places affect social cohesion is largely unknown. This is an important omission given that individuals are actually more likely to encounter diversity in these places than in their neighbourhoods. Secondly, most research assumes that as diversity within an adult's neighbourhood increases, their social cohesion will shift accordingly. However, how adults respond to ethnically diverse environments is likely influenced by all kinds of experiences throughout their lives, such as the attitudes of their parents, the diversity of their schools, and how diverse the neighbourhoods were they grew up in. To understand how diversity affects social cohesion we therefore also need to know what individuals' experiences of ethnic diversity have been over their entire lives.

The primary aim of this research is therefore to try and create a much fuller picture of how ethnic diversity affects social cohesion by: firstly, looking at how coming into contact with other groups in schools, workplaces, or civic groups, along with neighbourhoods, affects cohesion; and secondly, how experiences of diversity over one's whole life affects cohesion. Only with this more complete picture of the complex social worlds of individuals can we hope to understand the effect of diversity on social cohesion. However, if we do find that increasing diversity, in certain places, at certain points over an individual's life, can harm social cohesion, then we need to know 'what works' to ameliorate such frictions. This research will therefore investigate how interventions, such as intercultural education, workplace diversity training, national multiculturalism policies, and ethnic mixing programs for adolescents can help alleviate any pressures of increasing diversity. Key to this endeavour will be an analysis of one of the current government's key integration policies: the National Citizen Service.

Potential impact
Given the topical yet sensitive nature of the debate into ethnic diversity and social cohesion this FRL project has the capacity to have substantial impact across a range of non-academic beneficiaries, significantly contributing to the maintenance of a vibrant and fair society; in particular, through its production of a robust evidence-base on the efficacy of site-specific and national interventions, alongside its investigation of the government's National Citizen Service (NCS). See 'pathways to impact' for a full list of beneficiaries.

1. Governmental departments and policy groups
The findings will have direct relevance for bodies dealing with integration and cohesion, including the Department for Communities and Local Government (DCLG), and the All Party Parliamentary Group on Race and Community. However, the scope of this project, integrating adults and adolescents, across sites such as workplaces, communities, and schools, is relevant to a range of departments e.g. Education, the Home Office, the Cabinet Office, and the DWP, with the capacity to demonstrate the need for cross-departmental approaches to issues of social cohesion, pertinent given the government's predominant focus on communities as key sites of integration and the relegation of national government to 'exceptional circumstances'. The project will also provide critical feedback into the efficacy of a flagship governmental policy: the NCS. This project will also aid local government, providing key evidence for supporting collaborations between schools, community groups, civic organisations and employers in the management of local issues of cohesion. Given parallel international debates, this project has the ability to contribute similarly to non-UK governments.

2. NCS Trust and youth engagement schemes
The NCS analysis will provide both robust monitoring of its efficacy and evidenced-based insights into how the aims of the scheme (such as fostering positive out-group relations and social cohesion) can be effectively maximised (especially through the analysis of randomised prejudice-reduction interventions). This body of evidence will also prove useful for other youth organisations and 'service learning' schemes aiming to contribute (locally or nationally) to local, inter-group and wider social cohesion, both within and outside of the UK.

3. Educational institutions and employers
The analysis of how diversity (and disadvantage) can affect both cohesion within these organisations, and wider societal cohesion, can build awareness of possible sites of friction. However, the analysis of within-site interventions, such as intercultural teaching and workplace diversity schemes, will provide effective evidence for negotiating issues of diversity amongst their members, as well as augmenting diversity's positive contribution, especially pertinent given the responsibilities of organisations to tackle issues of discrimination and equality.

4. Third-sector organisations
The project findings will resonate strongly with third-sector organisations working on issues of social cohesion, in the UK and internationally. In particular, those organisations promoting cohesion by bringing together representatives from local business, schools, voluntary organizations, housing services, and community groups may particularly benefit from the holistic analysis of such approaches to social cohesion.

5. Public sphere
This project will also contribute to the debates ongoing within political, media and general-public spheres. The application of quantitative modelling to large-scale, representative data sets will produce a strong evidence-base to examine the myriad claims of the impacts of immigration and ethnic diversity on society. Ultimately, however, all individuals will benefit from the maintenance of a harmonious and cohesive society, while the parallel analysis of disadvantage may potentially help refocus the debate on to forces more detrimental to social cohesion.